Battery Integrated Wing

The range of current electric aircraft concepts is limited by battery specific energy. Sora Aviation is a Bristol based start-up developing a 30-seat eVTOL 'bus' for the Advanced Air Mobility market. Sora is partnering with University of Bath in this project (BatWing) to develop lightweight aircraft propulsion battery packs and safely integrate them onto aircraft wings using a combination of novel technologies.